SCORRES Smart Control of Rural Renewable Energy & Storage

India has ambitious investment plans for developing solar energy to twenty times that which is currently

installed in the next five years. The SCORRES project will develop replicable, commercially & technically viable

smart energy systems for rural & agricultural communities that are cognisant of the requirments of key

stakeholder groups (e.g. communities, farmers, regulators, technology providers and investors). These systems

will include distributed renewable energy sources, such as solar-PV, electrical storage, system control software

and demand managment control technology. Systems will be capable of being grid connected and of working in

stand-alone mode to widen acces to electricity, addressing poverty and improving lives and health. System

control technology will be developed and tailored for the Indian market by UK partners and will utilise

innovative, patented forecasting technology. Feasibility of the smart energy systems will be assessed in two

pilot trials, namely a rural village and a vegetable farm which will be deployed & managed by the Indian

partners.